University of Exeter and The Chartered Institution of Building Services Engineers

To develop and embed the capability to develop new methodologies for the creation of a new generation of predictive weather datasets and a novel digital tool for commercial use. These outputs will be used in the design of low-carbon buildings, and to increase the resilience of future buildings against the impacts of climate change.